Building alternatives to neoliberalism? Local political practices, solidarity economies, and new forms of common sense in Manchester

The culmination of longstanding wage stagnation, high inflation, over a decade of fiscal
austerity and the recent Covid-19 pandemic has left working people in the UK gripped
by an unprecedented cost of living crisis. Moreover, with Labour's move to the political
centre, it can be difficult to imagine where the changes needed to address the crisis
might come from. Hence, this project goes beyond formal, national political realms and
instead studies how local communities self-organise and act collectively in ways that
promote a different kind of society. Based upon in-depth research into solidarity
economies in two deprived areas of Manchester - Moss Side and Hulme - the project
will explore the inherent potential of local political practices for contributing to change
on a larger scale. The project has three main research questions:
1). How has the culmination of multiple crises affected the potential for change
to be achieved through formal, national processes of political participation?
2). In what ways do local political practices, such as in solidarity economies,
embody alternative forms of common sense to those promoted by neoliberalism?
3). What potential do these common sense alternatives hold as instruments for
broader change across the UK?